Access to justice for children with autism spectrum disorders

Evidence collected from eyewitnesses is crucial for the success of a criminal investigation. Information from witnesses governs the initial direction of an investigation (providing lines of enquiry and identifying possible suspects), and the strength of evidence has been associated with guilty suspects confessing to their crimes. However, little is known about the capabilities of individuals with autism spectrum disorders (ASD) when providing witness information. Given their vulnerabilities in terms of cognitive, social and emotional difficulties, these children are at high risk of victimisation, violence and abuse. Therefore, fair and appropriate access to justice for children with ASD is an issue of paramount importance.

The population of children and adults with ASD is very large, with prevalence rates of approximately one in 100 (Baird et al., 2006). We already know that individuals with ASD display a characteristic pattern of memory difficulties (e.g., having trouble recalling personally experienced events and recognising faces) and social communication impairments (e.g., lack of eye contact and problems with holding conversations) that call into question their abilities as criminal witnesses. Yet the few studies that have been conducted on this topic have shown that, although individuals with ASD recall less information about a witnessed event than typical groups, the information that they do provide can be just as accurate.

Even less is known about the strengths and weaknesses of individuals with ASD across all the different stages of a criminal investigation. During the proposed research, several novel questions will be addressed: How does this group fare throughout the investigative process (e.g., during initial questioning, in an investigative interview, when identifying perpetrators, and during cross-examination)? What can be done to improve the amount of information that children with ASD recall, without a subsequent decrease in the accuracy of this information? How do the general public (who may be evaluating the evidence of individuals with ASD within a jury) perceive witnesses with ASD? And what factors (e.g., mood state, anxiety, suggestibility, basic memory abilities) are associated with the performance of children with ASD in a witness context?

This research will represent the first in depth investigation of witness characteristics in children with ASD and will fill an important gap in our knowledge of this disorder. The work will address the need for basic theoretical research to increase our understanding of the cognitive strengths and weaknesses of children with ASD, but it will also provide answers to an important and pressing real-world issue - how do we ensure that children with ASD obtain fair and appropriate access to justice? The project has been designed to impact directly on policy by providing a basis for the development of guidelines and interventions to improve the performance of children with ASD in the Criminal Justice System (in collaboration with the National Autistic Society, UK).

Potential impact
The proposed research will bring together theory and practice concerning access to justice for children with ASD, whilst at all times adopting an approach of high-level user engagement.

ASD affects 1 in 100 individuals (Baird, et al., 2006) and has an estimated cost to the UK economy of over 28 billion pounds a year (Knapp, Romeo, & Beecham, 2009). Research aimed at reducing the difficulties experienced by this group is therefore a major public policy issue and could have a significant impact on reducing the economic burden of the disorder.

The findings of the proposed research will be disseminated to a wide audience, including academics and researchers, criminal justice professionals (e.g., police officers, barristers, intermediaries), clinicians, and parents/carers of children with ASD. This will be achieved through a range of activities, including the publication of academic and non-academic research papers, presenting the work at academic and practitioner/user conferences, and hosting seminars for academics and practitioners/users. Of particular note, we will collaborate with the National Autistic Society to develop evidence-based guidelines on 'Access to justice in children with ASD' for criminal justice professionals. These important guidelines will be widely advertised (e.g., by disseminating the guidelines to professional organisations, and hosting the recommendations on the National Autistic Society website). We will actively seek input, advice and guidance on the findings of the project (as well as the associated guidelines and resources that we seek to produce) from relevant user groups. Adopting a dialectic approach, we aim to incorporate feedback and advice concerning aspects of the project into our non-academic and academic outputs. We envisage the results and guidelines will be widely cited within professional practice, as well as being of interest to academics conducting further work in this area.

An important sustainable resource to be developed from this project will be a website dedicated to access to justice in children with ASD. This will host information for user groups and academics, and will include a range of resources developed as part of the project (e.g., best practice guidelines for witnesses with ASD, information on memory for events in ASD, publications arising from the project). Details about the project and associated outcomes will also be presented on the website of the National Autistic Society and other ASD websites, to reach a larger, more targeted audience.

We envisage that there will be significant media interest in this research, given recent high profile cases of individuals with ASD in legal settings (e.g., Gary McKinnon). We will therefore work with ESRC to prepare press releases concerning relevant aspects of the research that showcase the key findings and their impact on society.

This work will also have an impact on future research on access to justice, by providing a framework by which to explore this topic in individuals with intellectual disabilities and/or other neurodevelopmental disorders (e.g., Down syndrome).

In summary, our impact work will involve a wide range of activities that will be relevant to a range of academic and non-academic groups.